University of Warwick and Geoffrey Osborne Limited

To develop new agile manufacturing techniques to manage volatility, variation and complexity of offsite construction. Combining recent innovations in Building Information Management (BIM) and digital simulation, with flexible automation and assembly processes to deliver bespoke, high-quality components.